Adapting methods in self-supervised learning to leverage Earth Observation data for applications in agriculture

Agriculture is among the most interconnected sectors on the planet.It is critical to alleviating poverty: about 78% of the world's poorest people live in rural areas and rely on agriculture for subsistence (World Bank).Agriculture is key in climate change mitigation: according to the United Nations Food and Agriculture Organization (FAO), agriculture accounts for about 25% of global emissions and occupies about 38% percent of global land surface. Agricultural policy is central to equity and justice: one in four (about 1.9 billion people) are food insecure and that number is growing due to shifts in the pandemic and conflict in major food producing regions. Agriculture is essential to health: diet related disease is the #1 cause of death globally and half of all deaths of children under 5 are attributed to hunger. As a person and scholar, I am wholly convinced that work in food systems has a very high return on investment for the wellbeing of people and the planet. Given the importance of agricultural systems, threats to agriculture from poor management, climate change and shifting global food systems are among the greatest risks to society and the environment. In the same vein, there is incredible potential for improvements in boosting yields, feeding a growing population, sparing land, conserving water, preserving soils, improving environmental health and supporting communities to thrive. Historically and currently, individual farmers and communities have monitored and managed agricultural systems at the field and local level. The regional scale of policy changes, conflict and localized weather pattern shift and the global scale of climate change renders appropriate the work of large-scale spatial monitoring and management of agriculture by region-, nation- and global- level organizations. Understanding agricultural systems at these scales relies on field work, aggregate statistics like reported yield 5, and remotely collected data. Field work and reported statistics can be time and resource intensive and not always appropriate for applications needing a large spatial or temporal range. In contrast, satellite-based remote sensing offers global coverage of land surface data beginning in the 1970s at low cost. Remote sensing data can be used for tasks like identifying crop types and estimating crop yield. The increasing availability of compute and declining cost of satellite remote sensing has made remote sensing increasingly viable for knowing about agriculture across time and space. Despite the huge potential, remote sensing of agriculture has been largely underutilized to date. Most methods for using multi-spectral timeseries remote sensing data for applications in agriculture rely on basic machine learning (ML) algorithms such as random forests (RF) and support vector machines (SVMs). These ML methods have largely existed since the 1980s and 1990s and persisted; they are easy and relatively "cheap" computationally to run and work well enough that some methods - random forests in particular - are often the baseline that other methods are compared against today. Radiative Transfer Models (RTMs) likewise began in the 1980s to provide a physically-based description of the interaction between electromagnetic radiation and plant canopies, and continue to be used today.Within the bounds of my PhD, I aim to evaluate the effectiveness of SSL for applications specifically to agriculture by the extent to which tested methods can separate the biophysical signals of soil and vegetation in spectral timeseries. Considerations of the limitations and risks of remote sensing are a fundamental part of this research and its framing as to mitigate the social and environmental risk posed by the use of remote sensing methods. I aim to bring perspectives from feminist geography into my approach to remote sensing to create more equity- and dignity- oriented framings of remote sensing of agriculture.